Uncovering patterns and policy implications of how employee jobs and self-employment are combined

The employment landscape in the UK has radically changed in the last 20 years. One important aspect of this change is the rise of alternative (non-standard) work arrangements such as gig work and 'solo' self-employment without employees. The growth of alternative work arrangements has been accompanied by rising multiple job-holding whereby individuals have more than one job or forms of employment. The following type of work arrangement has attracted much attention in policy and public debates: "I'm in full time employment, but I've also today started UberEats deliveries. I'm a little confused after reading various information online. Am I right in thinking I still need to let HMRC that I'm self employed? And fill out a self assessment come April next year? Alongside my full time employment." (HMRC Community Forum, 2024). Key policy issues concerning mixing employee jobs with self-employment are whether employees are 'forced' to take on additional employment as a self-employed worker as their employee job does not offer sufficient work hours and earnings or bears the risk of future income losses, and who is more likely to engage in this type of working due to necessity?

Mixing employee jobs and self-employment has been difficult to pin down using traditional data but, in the UK, a sizeable proportion of one-quarter of the self-employed received income from paid employment in 2015/16 in HM Revenue and Customs data (Cribb et al., 2019). There are therefore also important questions to answer about the impact on widening existing social inequalities and their spatial manifestations. It is widely recognised that the UK suffers from intense regional and local inequalities and that these differences are intensifying, so damaging social cohesion and leading to further inequalities in health and well-being.

Therefore, there is the need to identify data that can answer timely and policy-relevant questions about how people mix paid employment and self-employment. This is the key challenge that this fellowship will address. This challenge is of international relevance as internationally researchers have demonstrated that survey data have not sufficiently caught up with the changes in the world of work.

The fellowship has four objectives:

Provide evidence from new administrative data - the Annual Survey of Hours and Earnings (ASHE) linked with HMRC Self-Assessment and PAYE data (2014-2018) - on women's and men's job characteristics and earnings conditions that are associated with employees having income from self-employment. The focus is on financial constraints in the employee job, and differences between women and men.
Identify local area characteristics that are related with combining paid employment and self-employment of women and men due to necessity.
Build stakeholder partnerships with third-sector organisations to support giving women and underrepresented groups in work a voice.
Develop knowledge exchange networks between researchers, policymakers and other stakeholders to enhance the use of administrative data for policy-relevant research and for developing further the ADR UK's core strategic research theme 'World of Work'.
There is significant national and local government interest in in-work poverty and how to better understand local labour market processes. For stakeholders in regional economic development, the identification of aspects of place that are associated with financial constraints amongst employees with additional income from self-employment will be important for designing effective place-based policies. Comparisons between women and men will be beneficial for organisations and groups that support gender equality.